Physiotherapy at a Distance: Mobility Rehabilitation in the Home

The global spread of Covid-19 is disrupting the way economies operate - be it work or recreation. No other sector has borne the brunt of this more than the healthcare sector, which is in the front line of dealing with probably the most significant existential risk faced by humanity in recent times. As the fight to identify, treat and eradicate Covid-19 is underway, other aspects of healthcare delivery are affected due to restricted movement to and from treatment facilities, including recovery from conditions or procedures such as stroke, osteoarthritis and surgery.

There is an urgent need for solutions that allow clinicians to remotely oversee and deliver rehabilitation and recovery treatments such as physiotherapy to their patients. This project aims to explore the suitability of enhancing an existing solution to be delivered remotely by allowing the clinician to engage with their patients using digital tools while not compromising on the care received.